PATH-AI: Mapping an Intercultural Path to Privacy, Agency, and Trust in Human-AI Ecosystems

PATH-AI is a UK-Japan collaboration that will develop and pilot a methodology for inter-cultural co-design of a culture- and human-centric framework for a more ethical and equitable human-AI ecosystem.

The project will rely on an experienced multidisciplinary international team of researchers to build the first of its kind intercultural co-designed framework of this sort.

Firstly, a comprehensive literature review and interview-based research on the normative (cultural, social, ethnographic) and institutional (legal, economic, political) dimensions of privacy, agency, and transparency (PAT) will clarify the UK- and Japan-specific views on these values. Specifically, the meaning, roles, and interrelationships between PAT within human-AI interactions will be considered, paying special attention to the fundamental role that PAT values have in furnishing other norms, politices, and laws that guide human-AI interaction.

Secondly, by juxtaposing the Anglo-European and Japanese traditions, the researchers will draw a comprehensive view of PAT in human-AI ecosystems, expanding or delimiting these concepts. Challenging the limits of current AI ethics discussions, we will extend AI ethics to a wider landscape of cultures, values, and societies and explore how these have funded the nature and dynamics of the human-AI ecosystems within the UK and Japan.

Thirdly, the researchers will build an intercultural bridge for communication between British and Japanese citizens through the commissioning and international exhibitions of British and Japanese art, inspired by our comparative analysis of PAT in innovation ecosystems. By exchanging art pieces between the two countries, viewers will be confronted with different views of AI and their reactions and views will be studied. This will conclude Phase One of the project.

In Phase Two, extensive stakeholder engagement within working groups will be initiated. Working groups will collaborate to co-design a unique culture-informed international governance framework for AI ethics that is based on the enriched UK and Japanese traditions of PAT vis-à-vis AI. Through this work, we will also identify policy shortcomings and make recommendations. This framework and policy recommendations will be launched at an international conference, setting the start for future UK-Japan AI ethics and governance dialogues.

Our work will benefit key stakeholders. The research carried out through this project will advance knowledge in the cultural, anthropopological fields by deepening understanding of and comparison between Anglo-European and Japanese representations and traditions regarding PAT, both between humans and between humans and inanimate objects. Our work will also bring key insights to political philosophy, law, and economics by reflecting how political, legal, and economic institutional structures adapt to different sociocultural views of PAT in practice. This will chart the path towards intercultural ethical studies, but also will highlight key lessons for future institution- and capacity-building that is to be based on and adapted to local norms and beliefs.

PATH-AI will also build communication channels between policy-makers, civil society, research institutions, industry actors, and citizens within and between the UK and Japan. Through continuous and multisided stakeholder involvement in the research process, we will both enhance the quality of our research, but we will also build stakeholder connections that will survive beyond the project. Moreover, by clarifying the different, yet completentary British and Japanese cultures, we will build multual understanding and enrichment between the two nations at the level of both citizens and policy-makers. Ultimately, this will not only benefit intercultural dialogues, but will also facilitate future policy-making and regulation that will encourage ethical innovation and economic activity between the countries as well.

Potential impact
The research team has extensive interdisciplinary research experience that they will utilise to ensure the research project maximises its impact on multiple levels. A key advantage that our research team will rely on is our extensive experience providing consultation and advice to public authorities both in the UK and Japan. Among those whom we have contacts with are the Japanese Ministry of Internal Affairs and Communications, the UK Department for Culture, Media and Sport, the Centre for Data Ethics and Innovation, and the Office for AI in the UK.

Policy-makers and civil society as beneficiaries
Cross-national and intercultural investigation into the key identified themes - agency, trust and privacy - is imperative in order to encourage progress towards a wider and more inclusive dialogue on AI governance, ethics, and regulation. Our project will lay the foundations for intercultural dialogue on AI governance by:
- Facilitating mutual understanding on the basis of cleare and accessible information about UK and Japanese culture
- Encouraging the formation of bonds between stakeholders through increased stakeholder engagement and working group co-design of an AI framework
- Highlighting and enriching knowledge on the policy and legal tools that are informed and influenced by privacy, agency, and trust and how these have economic, technical, and social reflections

Citizens as beneficiaries
Citizens will also benefit from our research. Individuals within the UK and Japan will be involved in the project through interviews, receiving the opportunity to be heard and directly contribute to an international effort for AI governance. In addition, citizens will be enriched through the PATH-AI experience by being presented with challenging new (and foreign to them) ideas about what human-AI interactions look like and how agency, privacy, and trust fit within that framework. This will be done by employing innovative interactive research and engagement strategies. This will also increase the awareness and capability of citizens to engage in AI ethics conversations in their private and public lives. Finally, citizens will benefit from the governance dialogues that PATH-AI can launch by having better regulation, policy, and AI-driven services and tools produced and representing their interests.

Artists as beneficiaries
This research will also benefit artists, those who enhance and engage with dialogues and raise awareness about AI in the society through the unique subjective emotional prisms that shape their creativity. Artists will be introduced to a new side of human-AI interaction that would enrich their artistic capacity and worldview by placing the modern technological revolution in the historical context of UK and Japanese cultural traditions, with their philosophical, social, and ethnographic complexities. Beyond this, artists will benefit from the opportunity to contribute directly to the intercultural dialogue between the UK and Japan through their art, adding their individual energy to the debate and enjoying the opportunity to exhibit their art internationally.

Economic actors as beneficiaries
Economic actors will benefit from the PATH-AI project by receiving greater clarity about the culturally-motivated particularities about consumer behavior, desire and demands in both the UK and Japan. By being more aware about what is socially acceptable and desirable in both countries, economic actors will better be able to guide and direct their investments towards innovation. In addition, thanks to the intercultural governance dialogue launched with PATH-AI, the international achievement of clarity with regard to AI regulation, standardization, certification, and even international trade will be facilitated and enhanced, leading to increased economic opportunities at closer timespans for such innovators, manufacturers, and entrepreneurs.